A High Throughput Experimentation Platform for Next Generation Chemical Synthesis

The overarching goal of this PhD is to create an integrated system that can reduce the timeframe needed for the 'small molecule design to biological assay' process to just 60 minutes. Central to the project will be a new automated high throughput synthesis platform that directly links the preparation of 'assay ready' small molecules to biological evaluation. The development of a streamlined system for the automated optimization of biological activity will require input from many different areas of science. Key aspects of this project will include (a) the evolution of an automation platform for multi-step chemical synthesis of 'assay ready' small molecules; (b) the design of a robotic system that links the synthesis platform directly to biological evaluation; (c) the creation of a feedback process to connect the acquired synthesis data optimization to enable machine-assisted secondary design; (d) the development of in-line work-up, analytical and purification methods that can accommodate high throughput experimentation; and (e) informatics systems to handle the vast amount of synthesis and biological data, upon which predictable synthesis models can be founded. Key deliverables include an integrated platform for automated high throughput synthesis and a predictive model for individual reaction optimization.